SONIC - Streamlined & Optimised Noise Information & Control

The 'Live' music industry has been decimated by COVID-19, The music industry is in a crisis and every effort is needed to provide efficient ways of kick-starting the industry back to life. The objective of this project is to streamline the noise monitoring required at all open air concerts and festivals by the use of acoustic modelling and historical data which take account of the effects of meteorological conditions on sound propagation. This would significantly reduce the multi-location community noise monitoring that currently takes place, minimising the cost burden for promoters/venues and the local authorities. This project theme is therefore related directly to improving business and industry efficiency as informed by the government's Clean Growth Strategy. The noise management plan (NMP) often enshrined as a condition of the Premises Licence (Licensing Act 2003) includes many aspects of noise control including sound system design, acoustic predictions, pre-event sound propagation tests, public liaison with interested third parties and extensive noise monitoring both within the event and at many off-site locations. This projects intends to use historical noise data and acoustic modelling such that an accurate prediction of noise emissions at community sites can be predicted for a given sound level on-site thus reducing the need for extensive monitoring in the community. The innovation in this project is to establish the dynamic relationship between sound and atmospheric conditions at multiple sites and from this develop a predictive tool that enables sound and frequency levels at off site locations to be confidently determined from sampling data at a central control point. This project would reduce costs for the promoter/venue operator and reduce time and resources for compliance monitoring by local authorities. The project offers a sustainable business model as future events are likely to be fewer in numbers and potentially promoters may seek to run them over extended periods to recover the fixed infrastructure costs. Pressure will be increased on more extensive noise monitoring and control at a time when there is equal pressure on affordability. The output of the project will offer a greater transparency in monitoring that will assist all Local Authorities efficiently manage compliance under the Licensing Act whilst allowing the re start of live events. It will provide community confidence that the build back from Covid is being undertaken responsibly and transparently. This exciting project offers a sustainable showcase of how opportunity can be derived from troubled economic times.